Objective, embodied and institutionalised? Translation of History curriculum policy in England

This research seeks to explore the process by which the GCSE History curricula were constructed, and the contestations around representation, during the 2013-16 national period of GCSE educational reform and subsequent changes to 2024. It employs a qualitative methodology of critical discourse analysis of policy documents to explore the representation of the chosen historical narratives for study; looking at the framing of who is included and the ways they are discursively constructed.

It aims to produce detailed qualitative accounts on the ways in which policy actors interact during curriculum construction and the discourses around representation which are created, accepted and challenged at each stage of the policy translation process. Through this process I aim to discover how institutional factors and decision making may have impacted work in creating a representative approach to curriculum policy and design, and how this understanding may offer different approaches to future reform.

The representations of identity explored will be individuals or groups who do not fit within the presented dominant groups, and have been minoritised within their social worlds. This will include representations of gender, race, ethnicity and class within different time periods through the curriculum. It will also explore, where those individuals or groups are presented, how they are portrayed and how that portrayal might support or challenge a particular cultural narrative and how that presentation may impact on those who both share and do not share a sense of common identity.

GCSE History qualifications saw coordinated reform in the early 2010s, with an stated aim by then Education Minister Michael Gove to employ the history curriculum at all levels to teach 'our Island story' and replace the curriculum which Gove stated was a denigration of Britain's past (Alexander and Weekes-Bernard 2017 p.482). Whilst the concept of creating and affirming a particular national identity through the teaching of History was not new (Haydn 2012), the 2010s reforms made an explicit connection to citizenship and moral education in

This research will employ critical discourse analysis approaches to policy actors' documents, supported by semi-structured interviews, to explore the interlinked discourses created through layers of decision making. It will focus on written policy documents, drawn from the government; the DfE; regulatory bodies such as Ofqual and OFSTED and Awarding Organisations. The translation and reinterpretation of these documents and their interactions should reveal the aims of each policy actor and the extent to which they impacted the final curriculum.

Through these lenses, I aim to understand the process of policy translation across different actors in History education policy construction to find the blocks, challenges and failures of representation throughout. Through this process, the research will reveal how each subsequent document was transformed through the organisational aims of that policy actor and their dynamics and power relationships with others involved at each stage. Through this understanding of the process of policy creation, it may be possible to identify key areas to improve representation and find new ways to enact change within future iterations of the GCSE History curricula.